ARCTIC: Assessing and Reviewing Cultural Transaction in International Companies

The project is going to investigate how internationally operating small and medium size enterprises (SMEs) see linguistic and intercultural barriers affecting their ability to trade abroad or with international clients. The team of researchers, from the University of Surrey, the University of the West of England, Bristol and the University of Wales, Newport, will work in collaboration with the Surrey and Bristol and South Wales Chambers of Commerce and a sample of SMEs in southern England and South Wales. The project will also explore how businesses and universities can collaborate to apply academic research into practice and meet the needs of SMEs in relation to intercultural trade.
Previous investigations on language skills and intercultural competence for businesses have shown that businesses loose trade because they lack language expertise or do not have the necessary intercultural competence and awareness. This has a marked impact on economic growth: it has been estimated that as much as 21 billion pounds annually are lost annually because UK SMEs are unable to engage fully in foreign markets, and that adopting a corporate policy emphasizing these skills could result in businesses achieving 44.5% higher export sales.
A survey and interviews with SME managers will be carried out to explore in detail the barriers to international trade UK SMEs feel they face in relation to language and intercultural communication skills, what existing corporate strategies they have in place to deal with them and what support they need to meet training needs. Moreover, we will also attempt to differentiate markets in which English poses a barrier to trade from those in which it does not.
The findings of this research will be used to identify areas in which SMEs need support and ways in which universities can collaborate with SMEs. The research team with their empirical expertise in the study of intercultural communication and languages are uniquely suited to offer that support.
The results of this survey will be fed back to the public and the business community through a dedicated website, a twitter feed and a networking event that will bring together SMEs, business intermediaries (e.g. Chambers of Commerce etc.) and researchers in business studies, language and intercultural studies. They will also feed into the development of the Export Communications Review (ECR) and the training programme for language consultants working with UK export SMEs.
Moreover, we will engage with the media and with schools to ensure that the public is made aware of the personal, economic and societal value of intercultural awareness and language learning.

Potential impact
A number of steps will be taken to ensure that potential beneficiaries have the opportunity to engage with the research. The project consortium consists of three higher education institutions and includes researchers from the fields of languages, linguistics and business. This cross-disciplinary approach ensures that the research facilitates cross-disciplinary collaboration in possible future projects. Moreover, the Surrey, Bristol and South Wales Chambers of Commerce as non-academic partners in the project will assist with the dissemination of results to the business community.
Impact will be achieved through the following measures and channels:
1. A website will be set up which will provide an outline of the topic and the proposed activities as well as links to existing resources and services. It will also serve as a dissemination outlet for the survey and all follow up publications. As we can use the channels of Surrey, Bristol and South Wales Chambers of Commerce to disseminate our website, a large number of businesses can be reached and impact will be maximised.
2. To allow for networking during and beyond the project, a Twitter feed will be set up to disseminate project aims, milestones, links to resources and results. This feed will reach busy professionals and, through the retweeting function, ensure a wide reach of the project.
3. Tailored feedback will be provided to all companies taking part in the project to allow them to maximise their potential for international trade.
4. A professionally oriented article on the results of the survey and interviews and the recommendations arising from it will be written and published in a suitable outlet of project partners and disseminated through the ECR (Export Communications Review) scheme. Preliminary conversations have already taken place between Stephen Hagen and Robin Godfrey, ECR manager.
5. At the end of the project, a networking event will bring together all key stakeholders, e.g. business leaders, academics, business intermediaries, language consultants etc. This will allow for networking between the beneficiary communities and for exploration of possible future collaborative projects. In order to achieve the widest possible reach, we are hoping to organise the networking event at the premises of one of our collaborating partners and/or with the help of a major business intermediary.
6. The results of the survey will be fed into the training programme for intercultural/language consultants with UK export SMEs involved with the language/communication audit processes, and disseminated to the EU business platform specialising in business language. This allows for widest possible dissemination of the results and for impact beyond the lifetime of the project.
7. We will work with our universities' press offices to ensure that the results of the project achieve dissemination via mainstream and specialised media outlets.